Recovery of value added ingredients from the waste streams of large scale bioreactors

Recent governmental and sector initiatives call for more efficient processes in manufacturing including reducing waste streams and water consumption. The project aims to characterise the waste stream from our large scale bioreactors and assess and implement suitable waste recovery and water recycling technologies that will reduce the overall water consumption while recovering added value, natural ingredients that could be marketed and supplied to the food ingredient and related sectors. Outputs of the project will be a significant reduction of the BOD of our effluents, commercialisation of high value ingredients and reduction of the overall water consumption of our process as per FDF guidelines.